Development and application of real time biosensors

Technical abstract
Biosensors are powerful tools for detection and monitoring of compounds in the environment and in the chemical and pharmaceutical industries. They can be found in a number of forms including induction biosensors, electrical biosensors and FRET biosensors. These nanosensors operate at the atomic to microscopic/cellular level, providing the ability to detect the presence of compounds as well as in some cases rates of flux of compounds. Building on our isolation of a whole new suite of solute binding protein (SBP) induction biosensors, we now propose to develop a targeted group of these into FRET biosensors. FRET biosensors allow the real time monitoring of compounds in living cells and permit rates of flux to be measured. In particular we propose to express selected sugar, ion and pharmaceutically important SBPs and measure their ligand binding affinity. They will then be expressed as eCFP-SBP-eYFP fusion proteins for measurement and optimisation of their FRET signals. In addition 6-10 of the most novel of the SBPs will be crystallised to enable rational modification of their ligand specificity and FRET optimisation. In a radical new development we also propose to develop a targeted metagenomic library for the isolation of novel induction biosensors. This library will be composed of genomic DNA fragments from a selection of sequenced plant and environmental bacteria. We are confident such an approach can revolutionise the whole area of isolation of novel induction biosensors. In future work this technique could be applied to almost any compound of interest and provides extraordinary selective power.